SWEPT2

The team at Bristol will be responsible for leading the experimental validation of the developed simulation tool (zCFD). This
will be performed using agreed test cases and, in particular, a detailed, iterative, comparison will be performed with data
from the experimental test case to be run at University of Surrey.

Potential impact
The UK offshore wind sector is projected to grow to £8bn annually by 2020 so the economic benefits estimated to result
from the new wake modelling tool, at over 1% of project costs, could be considerable across the UK investment.
Research results will be communicated through the ORE Catapult (a project partners ideally suited to this) and publication
in the relevant journals.